Nazrana

Saarey Music is a unique audio streaming service which provides easy access to South Asian classical music. We are building the digital ecosystem for the underserved South Asian classical music market which does not have easy access to a relatable digital experience. Nazrana are appreciation payments given to artists by listeners and are a deep part of the South Asian culture. During this project Saarey Music will develop a new feature for the audio streaming app which will allow listeners to show their appreciation by paying the artists directly, thereby recreating the cultural connection. This feature is a key part of growth for Saarey Music as it will create a new revenue stream and attract more users and artists to the platform.